University of Essex and Profusion Media Limited

To embed an Artificial Intelligence tooling product development and launch capability, which democratises the use of AI for marketers and other decision makers and adding valuable insight.